Defra / EA Fellowship: Professor Frances Bowen

This project will fund a fellowship placement for a mid-career researcher to work for 9 months with the better regulation teams at the Department for Environment, Food and Rural Affairs (Defra) and the Environment Agency (EA). 'Better Regulation' is the UK government's approach to developing regulation that achieves the desired outcome while avoiding unintended consequences and limiting costs for companies, consumers and the taxpayer. For Defra and the EA, the challenge is to improve, simplify, consolidate and even remove environmental regulations, while achieving at least equivalent outcomes for the environment, society and the economy. Academic research can offer useful guidance on how to tackle this challenge through providing evidence on the impacts, costs and benefits of various approaches to environmental regulation.

The project will enable a researcher who specialises in company responses to environmental regulation to provide their expertise to Defra and the EA. During the fellowship the researcher will (1) collate research evidence on the relationships between environmental regulation, innovation, firm performance and economic growth, and (2) consult these and other government agencies to develop an action plan for future research collaboration on better regulation for a sustainable economy.

Potential impact
The primary beneficiaries of this project will be the sponsoring government agencies, Defra and the EA. The UK government's coalition agreement makes several specific commitments on regulatory reform intended to reduce the burden of regulation on the UK economy (HM Government, 2010). Defra is responsible for 400-500 groups of regulations that together impose direct annual costs to businesses of £4-8bn or around 0.4-0.9% of the UK's GDP (Defra, 2011). As part of the Cabinet Office's Red Tape Challenge, Defra has already begun the process of improving, simplifying, consolidating and even removing environmental regulations (Defra, 2012a), and is now continuing these efforts with the Smarter Environmental Regulation Review (Defra, 2012b). This project will support Defra and the EA by synthesising research evidence to support decision-making. It will help improve the environmental benefits of, and reduce unnecessary burdens of compliance to environmental regulation, thus contributing to sustainable growth in the UK.

The secondary beneficiaries of this project are two-fold: (1) other local and central government agencies that might learn from Defra/the EA's processes and approach and (2) companies and others that need to comply with the regulations. Complying with complex and often duplicated environmental regulations that have evolved piecemeal over time imposes unnecessary frustration and administrative burdens on companies and other enterprises. This project will contribute to decreasing this administrative burden for companies, estimated at £287m (Defra, 2011), decreasing the social cost of environmental protection.

Finally, the academic community will benefit from this project, not only in the direct sense of publishing a coherent synthesis of the research literature on voluntary environmental regulation, but more importantly through gaining understanding of how environmental regulation is implemented in practice. There is an active and engaged global community of researchers studying firm responses to environmental regulation. But very few of these researchers have first-hand experience of working within a regulatory agency. The project offers a rare opportunity for the fellow to share insights on the regulatory process so that future academic research can be better informed of the practical and political possibilities of innovative regulatory approaches. The fellow could also share new expertise on the better regulation process, environmental regulation in practice and on evidence-based policymaking in courses such as QMUL's new Masters in Public Administration.